OVERCOMING BARRIERS TO IDENTITY CHANGE: MINDING THE MOTIVES THAT MATTER

What enables people to discard old less adaptive identities and to embrace new more adaptive ones? Put another way, what obstructs the process of adaptive identity transformation? For example, what explains why some people, plainly talented and worthy, suffer from low self-esteem or depression? Why do they disdain flattering feedback and dwell instead on their flaws and failings? Or: why are hypochondriacs oddly reluctant to conclude that they are not medical invalids? Why do they not accept benign medical diagnoses and not welcome seeing themselves as healthy people? Finally: why do some of the long-term unemployed fail to imagine themselves as productive members of the workforce? Why do they seize opportunities to channel their efforts and talents into ultimately more personally and social fruitful activities?

Such complex questions merit multifaceted answers. But part of the answer may be this. People's existing identities matter to them-which is why they wish to maintain them. However, these identities also matter in a particular way. Not only do people see their identities as positive, and maintain them to engage in pleasant self-enhancement; nor do they only see their identities as warranted, and maintain them to ensure accurate self-assessment; in addition, people maintain their identities because they deem them essential to defining who they are. Identities enable an enduring sense of self to be preserved, interpersonal interactions to be stabilised, and the entire social world to be rendered predictable and controllable. Not only do identities foster subjective positivity, or objective validity, they also render oneself and one's social world coherent.

If the above account is true, then deep consequences follow. Suppose someone with a negative identity were to be persuaded both that it is desirable to hold a positive identity and that holding it is justified. Even so, she might still cling to that negative identity. For, if she relinquished it, how would she now organise her life and relationships? Long-time self-perceptions would need to be abandoned, and habitual interactions renegotiated-both potentially daunting prospects, especially where identity is fragile.

To recast the above argument, the need to preserve an intelligible identity-above and beyond any concern with its positivity or validity-might stand in the way of adaptive identity alterations. Otherwise put, the motive to self-verify-and not merely the motives to self-enhance or self-assess-might constrain the adoption of a new way of construing oneself and so perpetuate problematic self-perceptions.

Indeed, if the motive to self-verify were comparatively potent, there would be important implications for identity change interventions. They would have to focus, not only on changing people's comparative opinions about the merits of existing and alternative identities via persuasive argumentation, but also on bolstering people's sense of who they are in order to minimise potential epistemic and pragmatic disruption. Concretely, that would mean reassuring a depressive, a hypochondriac, or an unemployed person that their self-understanding, their roles and relationships, would not disintegrate upon identity change-but that continuity between their past and future lives would be preserved.

Alternatively, if the motive to self-verify were tangential or absent, then such interventions would be misguided. They would be distractions from the task of highlighting the desirability or rationality of alternative adaptive identities. They would be akin to prescribing antibiotics for a viral illness-at best, a waste of time and resources. So it is essential to establish theoretically what motives underlie identity maintenance and change.

This proposal seeks to establish-comprehensively and rigorously-the relative contributions of the motives to self-enhance, self-assess, and self-verify to maladaptive identity maintenance.

Potential impact
Identity matters. Unlike other animals, human beings contemplate who they are; evaluate themselves favourably or unfavourably; aspire to be the same or different; and then act to realise or reject the identities they envisage (8,22,24). Moreover, identity matters at different levels: individual, interpersonal, and collective (43). Individually, a positive identity is key to subjective well-being (6): low self-esteem and depression handicap otherwise gifted people. Moreover, specific identities (cultural, academic) predict performance above and beyond ability (13,35,46). Interpersonally, having one's relational identity positively affirmed (37) is a source of relationship intimacy and satisfaction (12); indeed, representations of self and close others are often partly conflated (3). Collectively, large-scale conflicts invariably involve group identity becoming hyper-salient (1,49), but can also facilitate collective self-sacrifice (56). Furthermore, identity can both shape widespread economic preferences, and even create unique externalities (2).

If (a) identity matters in all such instances, and (b) some identities prove more adaptive than others, then it becomes important to pin down, at a fundamental level, what mix of motives underlies identity stability and change. Indeed, in an increasing fractious world, where growing migration (18) obliges mutual accommodations of cultural roles, and where global booms and busts create occupational as well as financial uncertainty (26), understanding the dynamics of identity transformation is a psychological imperative. In elucidating them, our findings will serve to guide and empower policy-makers keen to overcome barriers to adaptive identity change-in the first instance, vis-à-vis troubled individuals (depression), users of public medical services (hypochondria), and members of disadvantaged communities (chronic unemployment).

For example, if a desire to maintain the coherence of identity, above and beyond its positivity and plausibility, really were a significant factor in maintaining depression and low self-esteem, then techniques aimed at bolstering self-worth, and emphasizing the reasons why self-worth was justified, would need to be supplemented by techniques that provide reassurance that, if identity changes, the interpersonal world remain intelligible, predictable, and controllable. Such a finding would be of great relevance to the therapeutic community. Similarly, if a desire to verify a long-time identity as an invalid existed, that would shed new light upon hypochondria, and provide physicians in primary care with avenues for dealing with it, such as by reassuring patients that their established roles and relationships were secure. Such an approach would thereby assist in the economical and optimal use of scarce medical resources. Finally, if chronic unemployment is in part caused by a motivated reluctance to abandon a picture of oneself as a recipient of welfare, and such psychological roots were among the factors effectively addressed by social workers and job creation agencies, then greater economic productivity might ensue.

Ultimately, we plan to communicate the findings of our research to non-academic audiences in four ways: (1) by engaging directly with the communities we study; (2) by liaising at a local level with academics who deal with depression, hypochondria, and long-term unemployment, and embracing University-sponsored opportunities to get the message out; (3) by liaising at a national level with organizations dealing with depression, hypochondria, and long-term unemployment to the get the message out; and (4) by developing a bespoke website the purposes of which is to make our findings easily and comprehensively accessible to any interested party.